Birmingham City University and LiveBuzz Limited

To develop adaptive intelligent system capabilities to enhance customer experience through automation of processes, advanced data analytics, and patterns creation.